Revolution of the Whores: Sex Work and Feminism in Late Eighteenth-Century Literature

Examining late-eighteenth-century literary depictions of 'public women,' a term applied to both Revolutionary feminists and sex workers, my project transforms understandings of gender and 'public' life in this period. Recovering autobiographies and legal records of prostitutes from England, Ireland and France, I incorporate sex-worker voices into feminist discourse and the canon of revolutionary literature. Forging connections between 'public' women, this project illuminates the fresh intersectional insights that prostitutes bring to understanding life with a 'public' body; complicating stereotypes and traditional binaries of victimhood and villainy, I argue that their accounts contribute radical explorations of pleasure and danger, vulnerability and empowerment.